FoodSafeR - A joined-up approach to the identification, assessment and management of emerging food safety hazards and associated risks

In Europe, each year foodborne hazards, including bacteria, parasites, bacterial toxins and allergens, already cause more than 20 million cases of illness and thousands of deaths. Foodborne chemical risk, often associated with occurrence of toxins, are of growing concern. Food safety management systems established over the past decades in our European food businesses, and European food safety governance need to be adapted to make the food system more robust towards multiple stressor coming dynamically up (so as climatic impacts). FoodSafeR aims to design, develop and test the building blocks of an innovative pro-active and holistic food safety warning and management system with a look on the dynamics of emerging risks at its heart. FoodSafeR embodies integrated approaches to hazard characterisation and risk management in a comprehensive suite of future oriented case studies, tools, methods, strategies, models, guidance and training materials. An open and accessible digital hub designed to form a core of a sustaining information system will be set up as a ‘One-Stop-Shop’ vehicle targeted at risk managers and assessors, food safety authorities and the relevant actors and stakeholders operating in the European food system. To reach the ambitious goal, FoodSafeR has united a world-class consortium of 18 organisations from across 14 European countries integrating science, industry, SMEs and policymakers. FoodSafeR will contribute to prevent food safety incidences occurring from biological and chemical hazards in the European food system as well as relevant socio-economic impacts. By bringing this approach to a success, FoodSafeR contributes to ‘sustainable, healthy and inclusive food systems delivering co-benefits for climate mitigation and adaptation, environmental sustainability and circularity, sustainable healthy nutrition, safe food consumption, food poverty reduction, the empowerment of communities, and flourishing food business operations.